eCTV - Fully Electric Offshore Windfarm Support

Re-Energising existing tonnage is absolutely necessary if we are to de-carbonise our marine sector. It is one thing building new but we must not forget about the older tonnage. First and foremost shipbuilding is very carbon intensive. Further in the current economic climate it can be challenging with increasing costs and lead-time on materials. Using existing tonnage gives us the opportunity to make existing tonnage more useful for our market and reduce the carbon output for it's daily operations.

This feasibility study will enable us to research and analyse multiple propulsion and energy storage systems as well as look at resistance reduction technology such as foils and transfer systems. Our focus for this study is an eCTV, enabling the technology and delivering it to open the pathway to serious vessel emission reduction. It is anticipated that this will open the door for more Re-Energising projects as well as supporting future new builds to become eCTVs rather than being diesel vessels